"I'm a footballer not a salesman": The Politicization of White Sporting Masculinity in British and American Fiction

Challenging the previously parochial and individualistic examinations of sport and masculinity in British and
American national cinemas, this project will employ a uniquely cross-cultural and collaborative approach to how
race, gender, and social class are perpetuated through the politics of the sporting body. Drawing on the cultural
climates of the conservatism of American masculinity in the 1980s and the liberalisation of working-class
masculinity in the 1960s British New Wave, I will utilise an intersectional critical scope to illuminate the
performative and nostalgic function of the male sporting body.